VeTSpec: Verified Trustworthy Software Specification

Modern society faces a fundamental problem: the reliability of complex, evolving software systems on which it critically depends cannot be guaranteed by the established, non-mathematical techniques, such as informal prose specification and ad-hoc testing. Modern companies are moving fast, leaving little time for code analysis and testing; concurrent and distributed programs cannot be adequately assessed via traditional testing methods; users of mobile applications neglect to apply software fixes; and malicious users increasingly exploit programming errors, causing major security disruptions. Trustworthy, reliable software is becoming harder to achieve, whilst new business and cyber-security challenges make it of escalating importance.

Developers cope with complexity using abstraction: the breaking up of systems into components and layers connected via software interfaces. These interfaces are described using specifications: for example, documentation in English; test suites with varying degrees of rigour; static typing embedded in programming languages; and formal specifications written in various logics. In computer science, despite widespread agreement on the importance of abstraction, specifications are often seen as an afterthought and a hindrance to software development, and are rarely justified.

Formal specification as part of the industrial software design process is in its infancy. My over-arching research vision is to bring scientific, mathematical method to the specification and verification of modern software systems. A fundamental unifying theme of my current work is my unique emphasis on what it means for a formal specification to be appropriate for the task in hand, properly evaluated and useful for real-world applications. Specifications should be validated, with proper evidence that they describe what they should. This validation can come in many forms, from formal verification through systematic testing to precise argumentation that a formal specification accurately captures an English standard. Specifications should be useful, identifying compositional building blocks that are intuitive and helpful to clients both now and in future. Specifications should be just right, providing a clear logical boundary between implementations and client programs.

VeTSpec has four related objectives, exploring different strengths of program specification, real-world program library specification and mechanised language specification, in each case determining what it means for the specification to be appropriate, properly evaluated and useful for real-world applications.

Objective A: Tractable reasoning about concurrency and distribution is a long-standing, difficult problem. I will develop the fundamental theory for the verified specification of concurrent programs and distributed systems, focussing on safety properties for programs based on primitive atomic commands, safety properties for programs based on more complex atomic transactions used in software transactional memory and distributed databases, and progress properties.

Objective B: JavaScript is the most widespread dynamic language, used by 94.8% of websites. Its dynamic nature and complex semantics make it a difficult target for verified specification. I will develop logic-based analysis tools for the specification, verification and testing of JavaScript programs, intertwining theoretical results with properly engineered tool development.

Objective C: The mechanised specification of real-world programming languages is well-established. Such specifications are difficult to maintain and their use is not fully explored. I will provide a maintainable mechanised specification of Javascript, together with systematic test generation from this specification.

Objective D: I will explore fundamental, conceptual questions associated with the ambitious VeTSpec goal to bring scientific, mathematical method to the specification of modern software systems.

Potential impact
I summarise the significant long-term academic, industrial, economic, governmental and societal impact that VeTSpec offers. I emphasise my strong focus on delivering widespread impact beyond academia: on industry, via technology transfer and targeted dissemination; and on society in general via interaction with GCHQ, government and outreach.

Academic Impact

As outlined in 'Academic Beneficiaries', VeTSpec will have substantial academic impact, influencing both theoretical and practical research in program analysis and verification, and contributing to the next generation of research leaders in academia.

Impact on Industry

VeTSpec research will help bring formal specification and verification into the industrial software design process, resulting in broad, sustainable, long-term industrial impact. Engagement with my industrial partners at ARM (Chong, Reid), Amazon (Cook), Facebook (O'Hearn), Google (Miller, also on the ECMAScript Committee), and IBM (Dolby), is vital to achieving this. These partners will provide challenging examples to drive the VeTSpec foundational research, and will contribute by evaluating prototypes of the tools arising from the project, and helping me identify and capitalise on industrial impact opportunities. Economic impact will arise from the reduction in effort required for software maintenance due to the high degree of reliability that program specification and verification offer.

VeTSpec research will have impact on programming language and library standards. VeTSpec will provide a maintainable formal specification of JavaScript (C1), a concurrent specification of POSIX (A1), and several formal specifications of libraries and benchmarks. By engaging with the organisations that manage these languages, libraries and benchmarks, such as ECMAScript for JavaScript, the Austin Group for POSIX, and Erlang Solutions for the Erlang language, I will achieve valuable technology transfer to industry.

VeTSpec research will have impact on the industrial program developer. My partners are at the cutting edge of industrial specification and tool building, and, in turn, have huge impact on expert and non-expert developers in their respective industries, analysing millions of lines of code, deployed in products used regularly by billions of people. In particular, my work on fundamental theory and prototype tools is of direct interest to O'Hearn in Facebook, and my work on logic-based analysis tools for analysing JavaScript programs is of direct interest to Amazon, Facebook and IBM.

Governmental and Societal Impact

VeTSpec will influence the wider community interested in analysis and verification: those responsible for high-grade industry software certification at GCHQ and NCSC (partner Burns); those developing high-grade industrial software; and those representing cybersecurity inside government. For example, I have recently been invited to the NCSC Research Advisory Group, with the remit to be a 'critical friend'. I have also been asked to write a short position paper on 'Verified Trustworthy Software Systems' for civil servants representing the 'Secure by Default' programme and the 'CyberInvest' programme, so that they can better represent analysis and verification in strategy meetings. My industrial and academic impact plans will, in turn, generate wider societal impact, by leading to higher-quality software for end-users that is hardened against malicious attackers. To maximise societal impact, I will do outreach and advocacy activities to make the government and the general public aware of our research.